Laser Joining of Dissimilar Metallic Materials for Advanced Structural and Engineering Applications

Joining of dissimilar metallic materials for advanced structural applications, e.g. car body, ship structures, medical appliances etc., is important for design flexibility. This will allow complementary characteristics of different metals to be exploited efficiently and therefore, will allow design engineers to push existing design boundaries for cost effective manufacturing of components. To realise the full potential it is vital to device energy efficient joining of such dissimilar metallic components. Welding is a simple and robust joining technique but the heat of welding will cause interfacial reactions between the participating alloys by triggering diffusion of atoms across the interface. This will result in formation of intermetallic compounds which would make the joint brittle and unserviceable. Therefore, development of welding processes for joining of dissimilar alloy combinations can play an important role in shaping next generation component architecture and transform manufacturing sector.
Laser fusion welding has the unique advantage of controlling the heat input and high resolution in applying the heat source. Therefore, laser fusion process offers the flexibility to control the weld pool shape and therefore mixing of the participating alloys. The proposed research programme aims at formulating robust and transformational laser joining technology for joining of different dissimilar metallic material combinations. A fundamental scientific approach will be deployed by systematically identifying and understanding the key underpinning process factors that determine the metallurgical characteristics and mechanical strength of a joint.
Three different dissimilar alloy combinations will be studied in the proposed research programme viz. iron-aluminium, titanium-stainless steel and nitinol-stainless steel. The dissimilar alloy combinations are chosen based on relevance to different industrial sector.

Potential impact
Successful development of laser fusion welding for dissimilar metallic materials will have impact in multi-direction. It will push the existing boundaries of component design by allowing the design engineers to optimise architecture of structural components. On the other hand it will also bring a transformational change in the manufacturing processes for production of components of complex design and for critical applications. Successful completion of the project will have a positive impact in the economy, academia and society as a whole.
In the current global financial climate, manufacturing has been clearly identified as one of the extremely important and obvious sector which can be reliably depended on to generate resources which will stimulate growth.
Welding of dissimilar alloys is timely. The automotive sector is set to increase its aluminium usage as structural material from the current average of 140 kg to almost 250 kg per vehicle by 2025. This drive is entirely based on practical issues e.g. carbon footprint and high uncertainty in oil prices. Lowering of vehicle weight will improve durability, lower carbon emission and make it more affordable to drive. Similarly in aerospace industry there is requirement to join Al to Ti and between different alloys of aluminium. These two industries have an annual turnover of more than £31bn, employ more than 600,000 people directly and in supply chain. Similarly in ship and boat industries there is a continuous thrust to use more aluminium as structural material. However, the joining process is not cost effective and also the resulting structure is not mass efficient. Ship building and repairing industries, including both commercial and naval, have an annual turnover of £4.6bn and employs 60000 people. Both these industrial sectors have contributed significantly towards the UK economy and will continue to do in foreseeable future. The outcome from the proposed research will reinforce the international leading status of UK manufacturing in these sectors.
Medicine is the other target sector for this research. Joining of Ti based alloys to stainless steel will create new generation of cost effective surgical implants e.g. stents. The medical OEM (original equipment manufacturers) sector also has a very strong growth potential with an estimated market of more than a billion USD. However, development of joining principles between Ti based alloys and stainless steel will go far beyond medical applications into energy and aerospace sectors.
A robust plan to disseminate the research findings has also been proposed through organisation of a number of industry days and by creating a web portal for further outreach.